Flooved

Flooved is an ambitious project to transform the way that students and professionals alike access and share educational content (textbooks, lectures, past exam papers, videos etc), interact with that content and with one another in the process of learning.
By leveraging the growing amounts of high quality content available for free on the Internet, along with a semantic linking engine and strong relationships with publishers, we will build a qualitatively different platform for people to study a topic. The platform will first be targeted towards the university population, but we aim to expand its market to auto-didacts, professionals, primary and secondary students, and anyone needing to acquire an in-depth knowledge on any topic.
What is more, we will provide a variety of attractive revenue streams to the declining
publishing industry in the UK and beyond. Thanks to the access to our platform, our channel partners will be able to penetrate the market more effectively, recognise and take advantage of emerging market trends instantly.
Flooved’s innovative technology and carefully constructed business model makes using the solution a ‘win’ for all the parties involved: publishing organisations, educational bodies, and end users alike.